Metallic Empire: Science, Energy, and Industrial Imperialism in the John Percy Collection, 1817-89

This PhD project focuses on the colonial and industrial history of the John Percy Collection, held at the Science Museum, London. The Percy Collection comprises over 3,700 mineralogical specimens, including coal from South Africa, silver from Australia, and copper from India. The collection was made by John Percy FRS (1817-1889), and then subsequently acquired by the South Kensington Museum on his death. A study of the Percy Collection provides an excellent opportunity to uncover the imperial and colonial origins of a significant early acquisition by the Science Museum.